Contrasting floral visitation with pollination: single-visit pollen deposition generates true pollinator networks, with implications for conservation

We will construct true pollination networks in three plant communities (each with previously published visitation networks), by recording pollen deposition onto stigmas by flower visitors, thus establishing the pollinator effectiveness of individual species and allowing the first direct comparisons of visitation and pollination networks.
In recent years network-based approaches have greatly enhanced our understanding of the links among species in terms of both mutualistic and antagonistic relationships. Plant-pollinator interactions are the most widely studied mutualism at the community level, and construction of flower-visitation networks has moved pollination ecology beyond traditional one plant-one visitor studies. A network-approach is vital for predictions of how communities respond to climate change, to introduced non-native species, and to species extinction, and is important for conservation of natural ecosystems and maintained pollination as an ecosystem service to underpin food security.
In one respect, however, existing networks are limited. Flower visitation networks do not equate to flower pollination networks, since not all visitors effectively transfer conspecific pollen to a receptive stigma, as required for fertilisation and seed set. Furthermore, many flower visitors cheat, taking pollen or nectar without providing a pollination service. Our pilot studies show that only a proportion of visitors do transfer conspecific pollen, this proportion varying markedly between plant species. Visitation networks may therefore under-emphasise the specialisation of plant-pollinator interactions.
The inclusion of a measure of pollinator effectiveness in visitation networks is thus essential to prove pollinator functionality and ensure appropriate use of such networks in modelling complex ecological interactions. Our pilot work confirms that single visit pollen deposition (SVD), by a flower visitor onto a receptive stigma, provides an ideal and practical measure of individual pollinator effectiveness. SVD can then be combined with flower visitation frequency to build a more accurate and realistic picture of pollinator importance for a particular plant species.
In this project we will measure the pollination effectiveness, as SVD, of visitors to flowers (at the species level) in previously published visitation networks at sites chosen for the quality of existing data and for varying environmental impacts: low diversity UK heathland, very high diversity Israeli pine forest, and moderate diversity Kenyan savannah. At each site we will collect data to allow daily temporal resolution to be incorporated in networks, revealing how pollinator effectiveness varies on a daily timescale, in relation to pollen availability, nectar resources, and associated microclimate variation.
This work will enable us to generate true pollination networks, and to answer key questions regarding the usefulness of current visitation networks:
1) How do visitation and pollination networks correspond and/or differ in their predictions of community specialisation, and how does this vary with different visitor and flower diversities? From this, better appreciation of the relative value of existing networks can be achieved.
2) How great is the variation in pollinator effectiveness within functional groups of visitors? Do networks constructed at the species level differ, and do they again vary with site diversity?
3) How well can other measurements, already used as proxies by some authors adequately predict pollinator effectiveness?
4) How are predictions of network stability, and the associated consequences of species extinction, altered by inclusion of more robust pollinator effectiveness data into networks?
The answers to these questions will have important implications for the future use of plant-pollinator networks in conservation policy decisions, and will provide valuable support for projects in NERC's Insect Pollinators Initiative.

Potential impact
The outputs from the project will benefit a diverse range of non-academics. Our results will be of importance to conservation practitioners working at the community level in various habitats, and through them of interest to policy makers. We will also communicate our research to the public through school visits, public talks and blog postings.
The importance of a deep understanding of pollination ecology cannot be underestimated. Around 78% of temperate flowering plants rely on insect pollination to maintain their genetic diversity. In the UK alone, the yields of over 20 crop species are increased by pollination services. But where pollinator species diversity is low, crop yields may suffer. Managed Apis bees alone are often not enough to produce market-quality fruits, with native pollinators providing a better service; and insects also pollinate nitrogen-fixing plants that improve crop and pasture productivity. As honeybee numbers decline, we need to understand how a wider range of visitors interact with flowers and identify precisely which species the plants rely on in different environments.
We will address these issues by analysing behaviour of individual species in depositing pollen, providing crucial information about the reliability of networks throughout the world. Our findings will have important implications for the conclusions of both existing and forthcoming studies and so will help to advise conservation and agricultural policy. The project will thus complement and contribute valuable information to NERC's Insect Pollinators Initiative (in which Dr Baldock and Prof Memmott are already playing key roles).
- At all study sites our research will improve the knowledge-base of pollinators by linking with local researchers and conservationists. Through the relationships built by Prof Memmott and Dr Baldock as part of the UK Insect Pollinators Initiative team we already have strong links with conservation practitioners within the UK. In Kenya dissemination of our research findings to relevant practitioners will involve information exchange with the African Pollinator Initiative, with which Prof Willmer already has links.
- We will write articles for journals such as British Wildlife and Conservation Land Management, more relevant to conservation practitioners.
- We will work hard to publicise the project and the wider importance of pollinator research through interactions with the media and the public.
- A project website will be set up dedicated to the project and designed to appeal to the public as well as research colleagues. It will provide updates on the progress of the project and information and photographs of the species and science involved.
- Talks and demonstrations will be given at local primary schools in the UK and Kenya and at UK science festivals. Through discussions with teachers we can introduce pollination ecology to the students in a way that integrates with their curriculum. Dr Ballantyne currently gives regular talks at primary schools in Fife and this project would allow him to maintain and enhance links with teachers here.
- We will facilitate links between enthusiastic school classes in the UK and Kenya to start a cultural exchange. Students will have the opportunity to talk via email and Skype, and share information about flowering plants and pollinators in their area.
Throughout our public engagements we will emphasise the importance of pollinator diversity, challenging the often exaggerated role of honeybees and focusing on other groups of flower visitors. The diverse variety of potential pollinators is not just biologically fascinating, but also crucial for agriculture and food security. We will listen to feedback from our audiences to discover what enthuses them about the topic, what they would like to learn more about and what related research they would like to see being funded.